Vehicle Emission Retrofit Activities (VERA)

VERA will develop, optimise and demonstrate innovative tailpipe retrofit solutions that address particle (sub-23nm) and NOx emissions of road vehicles running on gasoline and natural gas and driving high mileages within the city (taxi, delivery van, bus), while particular considerations will be made for NH3 emissions. System adaptability will be ensured by a central development methodology for all the retrofit systems, allowing fast and accurate optimisation according to the requirements of each application, while the cost will be minimised using innovative washcoats and compact packaging. A variety of brake retrofit solutions will be developed, deployed and optimised for brake particle emissions of road vehicles, comprising an active filtration system capturing the generated particles and innovative brake discs and pads to reduce brake wear. The combination of the two solutions will aim at the maximum reduction of brake particles, while alternative production techniques will be applied to reduce the cost. Brake particles from metro applications will be also addressed with an active filtration system and properly machined pads, covering two types of braking technologies. The brake solutions of VERA combine unique advantages: they can all be used for first installation on new vehicles, the discs and pads can be manufactured for any vehicle as replacement parts, while the capturing system can be applied from road vehicles to metros. Further to the systems, exposure of workers and passengers in a metro station will be assessed with combined field measurements and modelling of particle dispersion inside stations and tunnels. Following the detailed evaluation of the systems, an impact assessment study will highlight the benefits of the proposed solutions against their cost. Both environmental and health impacts will be analysed, while possible incentive and regulatory schemes for retrofitting will be considered in the scenarios of the cost-benefit analysis